Visible Light Communications for Sensors

Nuclear power new build and plant life extension will require the comprehensive and cost-effective deployment of wireless sensors for condition monitoring, instrumentation and control. In many areas, for reasons of safety and security, conventional Radio Frequency wireless communication cannot be used. Visible Light Communications (VLC ) wireless sensors provide a secure and electromagnetic interference free data communication method. VLC is an innovative technology that enables high speed wireless data transmission using LEDs (light emitting diodes). The project will to lead to the development of a range of VLC based sensors that can be used both throughout existing and future nuclear power plants and in other industries such as mining and oil & gas exploration and production.